Hospitality and the Common Law: A Symptomatic Study of Legal Judgments

I propose to examine legal judgments on issues of movement, migration, protection, and nationality, which I would term the "common law of hospitality". My purpose would be to understand how judicial indeterminacy is resolved when confronted with alterity and how hospitality towards the migrant is conditioned by judicial decision-making. In interpreting laws and policies, often borne from a desire for homogeneity, judges have no choice but to consider and make decisions about inclusion and exclusion. I would extend the interdisciplinary discourse on the concept of "hospitality", including within other social sciences such as anthropology and sociology, to the law, to reimagine the relationship of the law to the migrant: to see it as one that exceeds the mere application of rights and encompasses more complex relationships and power dynamics between individuals, and between the individual and the State, that engage responsibility, reciprocity, and identity. I would employ interdisciplinary approaches to textual analysis of legal judgments, as freestanding texts: reading what is stated; slips, self-contradictions; how it is stated, its choice of words; and what it does not state, its gaps, and leaps. In addition to conducting this analysis manually, text analysis tools (such as RapidMiner, NVivo, etc.) would be explored. By searching for symptoms of unconscious reasons underlying the judgment, I would seek to develop the jurisprudential literature on judicial indeterminacy, to interrogate a matter which has been little examined: the manifestation and impact of resolution of judicial indeterminacy for the foreigner. This can reveal new insights about the relationship of the law to alterity and open consideration of potential for change within the law. Although I anticipate determining a narrower set of research questions, my thematic concerns include: - What motivations, considerations, and limitations enter the sphere of judicial resolution? How can these be discerned from what is contained within or absent from the text of the judgment? - How are conflicts, such as those between international and domestic law, resolved for the foreigner through the inevitable internal conflict of the judge? - What does the "common law of hospitality" disclose about the relationship of law, the legal system, sovereignty, and the orientation of the State to alterity? - Based on analysis of the "common law of hospitality", what must be reimagined or reoriented to empower judicial decision-making, to transform and improve the law by removing obstacles to inclusion, and to keep alive the possibility of more hospitable future decisions?